Structural and mechanistic understanding of polyketide synthases

Polyketides represent a highly diverse class of natural products, often possessing potent biological activity. Unrivalled as potential therapeutic agents, many members of this group are employed as antibiotics, immunosuppressants, antiparasitics, cholesterol-lowering agents and anticancer drugs. Given the logical arrangement of polyketide synthases (PKSs) - the molecular assemble lines responsible for polyketide biosynthesis in bacteria - there is considerable scope for enginnering new, high value, bioactive compounds. Success in this area is dependent upon an understanding of the rules governing substrate tolerance and catalytic domain compatibility. We have developed new mass spectrometry tools to study the enzymology PKS domains, resulting in a number of high impact publications. This project will comprise expression, purification and functional testing of a PKS catalytic domain. Although mostly based in Nottingham, there will be the opportunity to spend a week at the World-class Harwell research site to undertake additonal structural studies.